The impact of neurodiversity on parents and infants: Investigation in the mother and baby unit and the wider community

The perinatal period (pregnancy to one-year post-partum) represents a key transition for parents and infants. It is a critical point in which the parent-child relationship is established, a period of novelty and challenge for both infant and parent. Perinatal mental health problems are the most common complication of childbearing and are associated with substantial costs to society. However, little is known about how such experiences are shaped by individual differences across parents. Furthermore, though patterns of perinatal mental health are well-documented, their relationships to infant development are under-studied.

The perinatal period presents a range of challenges to many new parents, but the experience of practitioners is that such challenges are heightened for neurodivergent parents. Neurodiversity reflects a range of individual differences in cognition and behaviour, which predict differences in outcomes and experiences. Neurodivergent individuals are at a vastly increased risk of mental health conditions, but little is known about the interaction of neurodiversity and progression through the perinatal period. A small number of recent studies have identified significant challenges experienced by parents with diagnosed neurodevelopmental conditions. Transdiagnostic neurodivergent traits seem likely to enhance the challenges of the perinatal period: Differences in social interaction, need for routine and sensory processing (features of autism), and differences in attention, planning and inhibition (features of attention-deficit hyperactivity disorder) all likely to lead to different perinatal experiences.

Neurodevelopment and neurodiversity are also meaningful markers of individual differences in how babies interact with and develop an understanding of the world. Sensory and multisensory processing differences are emerging as key characteristics of neurodiversity in early life. Hypo- and hypersensitivity to particular sense inputs, as well as differences in the ways the senses are gated by attention and integrated have been identified in the first year of life and related to later diagnosis of neurodevelopmental conditions. Separately to their role in infancy, sensory processing differences in adulthood are transdiagnostic risk factors across several psychiatric and neurodevelopmental conditions. As such, sensory processing may be a key marker of early developmental differences in infancy, but also in parents experiencing difficulties in the perinatal period. Indeed, sensory processing is already established as key avenue for early intervention (i.e., sensory integration therapy), but with little supporting evidence for efficacy.

This project will thus investigate the intersection of perinatal mental health with neurodiversity in parents and infants. Because of the rapidly-growing profile of sensory processing differences in understanding both mental health and infant development, and the current focus on sensory integration as an intervention approach in the perinatal mental health setting, we will target sensory and multisensory measurements of development in infancy alongside standardised assessments of development.

One of the key challenges for perinatal mental health teams is meeting the demands of the large number of patients with complex mental health needs in the community and the small number of patients with acute needs requiring inpatient support. Our methods optimise this real-world context. We will recruit from the community, using low intensity remote data collection across a longitudinal period. We will use targeted recruitment in the Mother and Baby Unit, with lab-based behavioural and physiological indices of infant sensory and multisensory processing. Before finalising our methods, we will recruit a patient Experts by Experience (EBE) steering group to consult on tolerability, adaptations, and importance to service users.